Fast-tracking the development of intraocular medicines

Loss of vision has a huge impact on patients/caregivers. Antibody/protein-based medicines have completely transformed the treatment of age-related macular degeneration (AMD) during the last 2 decades. Patients had few treatment options before the advent of antibody-based medicines against vascular endothelial growth factor (VEGF) to treat AMD. More blinding conditions are now treated with these medicines. Many of these conditions are chronic, so they require intravitreal injections about once every two months directly into the back of the eye over a long period of time. Intravitreal injections are required to achieve a reproducible dose needed for clinical benefit. While there has been tremendous benefit, treatment burden for the patient is high and benefits do not translate in practice after the first year as patients often reduce their treatment over time. The current frequency of injections by an increasingly large ageing population is expensive for the NHS. The **key unmet medical need** is to reduce the frequency of intravitreal injections.

The development of longer acting protein-based medicines using animals is severely limited because animals reject human proteins and animal eyes are so different from human eyes (anatomy/aqueous outflow/immune response). **Optceutics has developed the PK-Eye** which models the human eye and is being used to develop longer-acting intraocular medicines to reduce the frequency of intravitreal injections. The eye comprises two cavities, the back (posterior) and front (anterior), which are separated by the lens and iris. The cornea (anterior cavity) and lens are transparent with an absence of blood vasculature, so we can see. Aqueous outflow nourishes the cornea and lens and is the main mass transfer mechanism in the eye. The PK-Eye is a two compartment human scale model of the eye that accurately mimics the aqueous outflow that controls the clearance of medicines after intravitreal injection from the posterior cavity. Use of the PK-Eye accelerates the preclinical optimisation of intraocular medicines.

To **increase the commercial footprint of Optceutics** to develop new therapies in partnership with biotech and pharmaceutical companies, the PK-Eye will be scaled and automated so a large number of experiments can be conducted simultaneously to optimise preclinical candidates. The PK-Eye will be modified to also measure the bioavailability of medicines in the posterior cavity that originate from anterior chamber through the use of eyedrops. These enhancements will allow the development of longer-acting medicines and combination therapies that will lead to a reduction in intravitreal injections required for each patient.